University of Lincoln and Specialist Heat Exchangers Limited KTP 24_25 R3

To develop and integrate a proven model of SHE's bonded insert coolers into industry design software, such as HTRI. This will allow any designer to select the bonded internal surface to design the cooler.